Assessing User Acceptance and Technical Feasibility of Menstrual Blood Collection for Medical Research

This project will explore whether women and girls are willing to donate menstrual blood for use in life-saving medical research. It focuses on a simple, safe, and private process that allows participants to collect a small sample of their menstrual blood at home using a menstrual cup and send it to a laboratory by post.

The study will be delivered through 28X, a free women's health app designed to be private, inclusive, and easy to use. The app helps users track their menstrual health while protecting their data. As part of this feasibility study, participants will be asked if they would like to take part in a pilot donation programme, and whether they would be interested in optional health screening from their sample, such as for HIV, HPV, or other blood borne diseases.

Menstrual blood contains stem cells with strong potential for use in future treatments for conditions like endometriosis, infertility, cancer, and neurodegenerative disease. However, this resource is rarely used because it is difficult to collect samples at scale and in a way that is accessible and respectful. This study will test whether digital tools like the 28X app can help change that.

We will gather feedback from participants to understand how acceptable the process is, how easy it is to use the collection kit, and how comfortable they feel taking part. We will also explore whether people prefer to receive health results from their samples or to contribute anonymously to research.

Our goal is to make medical research more inclusive and to create new ways for women and girls to take part on their own terms. By testing the process at this early stage, we can ensure it is designed with users in mind, protects their privacy, and contributes to important advances in science and women's health.

If successful, this study could lead to a national donation and diagnostics programme that supports both personal wellbeing and medical discovery.